Modelling of complex multiphase solid-liquid flows within the nuclear industry (NNL)

Resuspension, transport, mixing and settling of solid particulates all play a significant role in the operational safety and performance of systems throughout the nuclear industry. On the Sellafield Ltd site numerous plant processes involve the treatment and handling of particle-laden mixtures or slurries. Without a proper understanding of the behaviour of these mixtures as they are exposed to these various environments and processes, solid deposition is likely. The impact of which can often be detrimental, with effects ranging from reduced operational performance or capacity, full blockage and shut-down of plant systems, or secondary effects such as enhanced corrosion or erosion which can be life-limiting for various plant systems.
Whilst much progress has been made over the past 50 years in the use of multiphase Computational Fluid Dynamics modelling to capture solid-liquid flows, there are still significant gaps which limit their use on an industrial scale. Continuum-based approximations are often based on simplified assumptions which often are not sufficient to capture the complex nature of sludges and slurries typically found in the nuclear industry. Progress has been made using high fidelity Lagrangian based methods such as discrete element methods, which allow a detailed mechanistic description of the underlying physics. However, these quickly become computationally infeasible to run in the timescales often required by industry.
This project will attempt to develop multiscale methods which will progress the state-of-the-art in industrial-scale solid-liquid multiphase modelling and benchmark these methods against systems typically found within the nuclear industry. This PhD project is a joint investigation between the Schools of Civil and Chemical/Process Engineering at Leeds University (UoL) and National Nuclear Laboratory/Sellafield Limited (NNL/SL).
The project will have a strong focus on the development and application of multiphase Computational Fluid Dynamics models, using both commercial and opensource tools (e.g. ANSYS Fluent, OpenFOAM, SPH). The work will be complemented by other UoL/NNL/SL research activities (e.g. UoL PhD - solids mobilisation in highly active storage tanks and NNL inhouse models and experiments) providing comprehensive datasets which will be available to facilitate validation of the modelling and simulations.